FutureGrid: CO2

Project DisCO2very is the final phase of a suite of Carbon Dioxide projects, looking at how National Gas can repurpose parts of its network to transport gaseous-phase Carbon Dioxide safely. What started out as literature reviews and feasibility studies, will turn into, physical testing and demonstration. National Gas will be using its world-leading FutureGrid facility to demonstrate how Carbon Dioxide will flow through its pipes, delivering on its promise to further use this facility after our successful FutureGrid SIF Beta projects. We will also be completing carbon dioxide venting, ruptures and real-time impurity corrosion tests- all of which are underexplored.